History and impacts of microplastic pollution in UK salt marshes

For the PhD in Adapting to the Challenges of a Changing Environment; there is no need to submit a research proposal for this Doctoral Training Programme as all applications should be submitted against a particular research project and member of academic staff.